How can Extended Reality (XR) cultivate transformative experiences through Mesoamerican Mythologies?

This practice-based research aims to investigate the transformative potential of extended reality (XR) to express Mesoamerican mythologies. In doing so, this project will explore how XR can be applied as a practice through which to sense-make emerging futures and cultivate digitally-mediated experiences that transform perceptions of the environment and the universe.
Objectives
1) To trace a history of shapeshifting and other transformative practices across Mesoamerican mythologies.
2) To map a theoretical framework of XR as a transformative research practice.
3) To create a series of XR experiences around Mesoamerican mythologies and shapeshifting practices.
This practice-based research will question how extended reality (XR) can operate as a methodology or research practice to express Mesoamerican mythologies as they are understood today. Intending to carry out this research in the UK and (travel permitted) Mexico and the USA, this study will seek to provide a guide on how to design methodologies for XR as a research practice that take into account multiple voices of participants as a way to engage with the complexities of Mesoamerican mythologies.
Before looking to the future, I will need to have a well-rounded historical context. By firstly tracing a history of shapeshifting practices across Mesoamerican mythologies, research will be conducted in different archives (codexes and material culture found in the Templo Mayor Museum and the National Museum of Anthropology in Mexico City as well as the British Museum, London). This will inform a visual/sensory language particular to the signs, symbols and iconographies found in Mesoamerican cultures which will feed into a framework which could be explored as an interactive and non-linear timeline inspired by Mesoamerican circular conceptions of time and space. Furthermore, this language will provide the basis for the practice-based experiments with nahualismo through XR storytelling.